Beyond the Boundary: Cricket and Community in England, c. 1965-2015

This research project focuses on cricket among South Asian immigrants in England, c. 1965-2015, in order to consider questions of identity, community and narratives of belonging within an increasingly ethnically diverse and multi-cultural society. In particular, it seeks to explore to what extent dominant constructions of cricket as an 'English' sport have resulted in marginalizing a variety of grassroots experiences and narratives involving non-white immigrant communities from former parts of the British Empire.